Modelling syndemics: hepatitis C virus (HCV) and drug related mortality among people who inject drugs.

Infectious disease (ID) mathematical modelling is a growing research area. ID transmission models can help understand the progression of epidemics, including what the main drivers of infection are, and how a disease may have spread in a population. Modelling can also project the likely future epidemic trajectory if everything stays the same or if interventions to reduce incidence of disease are implemented, thereby providing a means to guide policy makers on optimal intervention strategies. Globally, around 71 million people are chronically infected with hepatitis C virus (HCV). HCV causes significant mortality; however new highly efficacious treatments have made HCV easily curable. In many settings HCV disproportionately affects high-risk populations including people who inject drugs (PWID). PWID are also at risk of drug-related death (DRD) with overdose the leading cause of avoidable death among PWID. The World Health Organisation (WHO) have set HCV elimination targets for 2030, while in 2012 the Commission on Narcotic Drugs recommended national drug policies include effective measures to prevent and treat drug overdoses. However, in many settings the number of DRDs are still increasing; in Scotland (UK) the number of DRDs increased by 27% in 2018 and is now more than double the number from 10 years ago, while in Kentucky (USA) the number of DRDs increased by a third from 2012-2017. Previous modelling to capture HCV epidemics and determine the number of PWID needing treatment to achieve the WHO elimination targets has not explicitly accounted for overdose related death, and potential interventions to reduce this. Such interventions could include increased opioid substitution treatment and monitoring, particularly during periods known to be higher risk, supervised drug consumption rooms and provision of naloxone (overdose-reversal drug) kits. Therefore, the aims of this PhD will be; to use mathematical and statistical infectious disease modelling to develop site-specific models that examine HCV and fatal overdose syndemics, to use the models to understand trends in overdose death, and to evaluate the effect of different strategies to decrease fatal overdose and its effect on the HCV epidemic and the treatment rate required for HCV elimination. Each model will account for differences in population dynamics (e.g. high-risk behaviours such as increased risk of overdose following incarceration) and will incorporate site-specific data on the HCV epidemic and overdose deaths. Outputs will be used to help understand trends in overdose death, and how addressing fatal overdose affects targets required to achieve HCV elimination.